ElderEye - Development of a circadian lighting and healthcare monitoring system

Dementia and neurodegenerative diseases are estimated to affect 1M people by 2024 (Alzheimer's Society, 2014) and place additional strain on assisted living and care home facilities. Due to health, social and economic factors, there are renewed efforts to promote home living for longer and delay admissions into care facilities, creating commercial opportunities for the supply of technology to facilitate this.
Bioadaptive (circadian) lighting has a myriad of well-documented health benefits including improving sleep-wake patterns (circadian rhythms), mood/alertness and performance of cognitive tasks. Recently, bioadaptive lighting has shown to have positive effects on slowing the onset of neurodegenerative diseases and institutionalisation rates (Videnovic, 2014; Figuerio, 2020). However, to date this has only been made available in large care settings and is cost-prohibitive for smaller buildings.
This project aims to develop an 'in-home' remote bioadaptive lighting solution to bring the healthy benefits of circadian lights, whilst enhancing on best-in-class by integrating sensing technologies to determine disease progression and/or abnormal behaviour. Circadian Lighting Ltd will achieve this by combining a) AI- controlled lighting systems (spectral power distribution, delivery timing, spatial distribution and personalisation) and b) low-cost acoustic and infra-red sensors made popular with IoT applications.
This project will support the commercialisation of the ElderEye system by demonstrating a successful prototype within a test environment. This will show the utility of adaptive lighting coupled with a check-in user interface to give carers a greater degree of peace of mind.